UK-AFRICA DIGITAL INNOVATION HUB

This project is aimed at better undertanding user and stakeholder needs in order to design a digital-based solution to enable UK expertise and innovation to be shared with innovators and SMEs in Africa. The digital solution will provide a means for UK businesses and entrepreneurs to gain insights and undertanding of the opportunities emerging in the rapidly growing African technology sector. We believe that technology innovation represents the UK's biggest opportunity to drive growth and impact developing economies in Africa. However as the technology sector in Africa still nacent with very little historical data and is rapidly growing and changing. UK innovators therefore need to connect with the local innovation ecosystem in Africa - who understand the needs of the market - and collaborate with them to build market-relevant digital solutions that will drive economic growth and help to address key challenges in Africa while unlocking new growth opportunities for UK businesses.